Multiscale Signal Processing for Next Generation Electroencephalography

This proposal seeks to develop a fundamentally new multiscale framework for data-adaptive exploratory analysis of multivariate real-world processes. This will be achieved through a rigorous treatment of both within- and cross-channel intrinsic signal features, spanning time, space, frequency and entropy. Particular emphasis will be on approaches that are free of statistical assumptions and mathematical artefacts, and match the time-varying oscillatory modes inherent in multivariate data. This will help bypass the mathematical obstacles associated with currently used techniques (Fourier, wavelet), which rely on fixed basis functions and integral transforms, thus colouring the representation, limiting their accuracy, and restricting their applicability in problems involving real-world drifting and noisy information.

For multiscale data current statistical and information theoretic measures are inadequate, as they will indicate high correlation for two data channels that share common noises, but do not contain the same useful signal. The proposed data-adaptive analysis framework will resolve such issues, and will create natural "intrinsic" data association measures (intrinsic multi-correlation, intrinsic multi-information). While current univariate data-adaptive approaches have enormous potential, they are not suitable for direct application to multivariate or heterogeneous sources, as they are bound to create a different number of basis functions for every data channel.

Wearable systems, such as bodysensor networks, strive to find a balance between performance and user benefits (low cost, ease of use), and require next-generation signal processing tools to establish the extent to which they can produce valuable information. The thrust of this proposal is on developing rigorous, data-adaptive, compact, and physically meaningful signal processing solutions in order to provide an algorithmic support for progress in multi-sensor and wearable technologies. Our own initial multivariate data-adaptive solutions show great promise; they need to be further developed and comprehensively tested for data exhibiting rotation-dependent (noncircular) distributions, power imbalance, uncertainty, and noise. With the aid of nonlinear optimisation in the algorithmic design and insights from dynamical complexity science and multiresolution information theory, our approach promises a quantum step forward in multivariate data analysis, and a significant long-term impact.

The successful outcomes of this proposal will open radically new possibilities for advances in areas that depend on multi-sensor data, and a new front of research in applications dealing with uncertainty, noncircularity, complexity, and nonstationarity in multi-channel recordings. To maximise the short- to medium-term impact of this work and for cost effectiveness, we consider applications in emerging wearable technologies for brain monitoring, in collaboration with the Royal Brompton Sleep Clinic in London and Aarhus University in Denmark.

Potential impact
Recorded data are the most important link that we have with the physical world, and the development of physically meaningful analysis methods is crucial to its understanding. Due to the intermittency of useful information, noise, and artefacts, recordings from real-world sources have an ever-changing frequency content, while nonlinear systems modulate the frequency not only among different oscillation periods, but also within one such period (intra-wave modulation). This causes temporal and spatial fluctuations in the intrinsic data scales and variations in within- and cross-channels couplings (synchrony, causality), hence calling for data-adaptive time-frequency and complexity analysis - a subject of this proposal.

This research proposes to introduce next generation solutions for multivariate exploratory data analysis. Due to its fundamental nature, immediate benefits will be to the academic research and education communities. In the longer term, this research is likely to offer quantum improvements in a number of emerging practical applications, particularly in providing a rigorous mathematical framework for establishing wearable (e.g. bodysensor) technologies in all aspects of life. Existing algorithms impose rigid assumptions and introduce mathematical artefacts for nonlinear and nonstationary signals, and are thus less than adequate for the analysis of intermittent and drifting multichannel information, common in a number of applications including wearable bodysensor technologies and robotics. Such areas are of strategic importance; they attract multi-billion pound investments, and have direct impact on quality of life.

We will also engage in impact and dissemination activities through, e.g. our entries to BCI competitions and exploratory data analysis contests. Such activities are already underway, and our Ear-EEG prototype has been nominated for the Annual BCI 2012 award. Impact in personalised healthcare is facilitated through our engagement with leading industries in this area (support letters from Widex and g.tec). Wearable technologies have enormous opportunities in user-friendly, self-administered, and 24/7 monitoring of the most vulnerable populations, such as the newborn and elderly. The possibility of monitoring patients in their natural environment promises huge economic savings (support letter from NHS). The microchips for data-adaptive time-frequency analysis are about to be launched, and will facilitate future commercial exploitation of the proposed research.

The PIs are on the boards of governing bodies in their respective communities, and are perfectly positioned to maximise the dissemination and impact of this research. By developing highly skilled researchers, through the work-plan of this project and related MEng, MSc, and group projects, we are likely to attract more interest and further research in this area, and to strengthen the position of the UK in statistical signal processing. These skills will be of considerable value to the industries working in this area; through our dissemination plan we have ensured that both the academic circles and relevant industries are aware of this work. We also have established close links with the Defence Sector (through the current University Defence Research Centre in Signal Processing and its legacy) whose strategic area is the networked battlefield - some key enabling technologies for accurate estimation in this context are a subject of this proposal.